Legal Personhood for Animals? Rethinking Rights, Responsibility and Reciprocity

This thesis is concerned with according nonhuman animals the status of legal personhood and exploring how this would be possible. The aim of the research is two-fold: to use a cross-cultural examination of personhood in order to scrutinize the notion that nonhuman animals do not have the capacity to possess any legal rights, and to propose practical changes to laws in the UK that currently only offer certain nonhuman animals limited protection. Presenting a unique mechanism for this change via the framework of the European Convention on Human Rights (ECHR), this research will also validate the argument for better protection for sentient beings.